EPSRC Core Equipment Award 2024 - University of Cambridge

The EPSRC Capital Award for Core Equipment 2024/25 provides essential support for the University of Cambridge’s ambition to establish and maintain world-class laboratories that empower our researchers to conduct cutting-edge research.
The University selected the equipment to include in the application via a fair and transparent internal competitive application process, which is described in Q3 Vision and Approach.
Five items of equipment were selected meeting the objectives of the award and the strategic priorities of the university. The investment opportunities outlined in this proposal are in addition to planned investments in capital equipment at the institutional level; however, they align with institutional strategic initiatives, such as the West Cambridge Sharing Project (described in Q3 Vision and Approach), and strategic research priorities, such as energy and engineering biology.
The equipment selected for inclusion in this award comprises: 1. a Luminex 200 multiplexed cytokine analyser; 2. an ion beam milling tool; 3. a Bruker Avance NEO 300 MHz NMR Spectrometer; 4. a Tuttnauer 85L Front loading 3Ph Autoclave; 5. a GPU server for computational research, with accompanying solid-state drives for research data storage.

This selection of equipment meets all three EPSRC call objectives: 1. benefiting multiple users, enhancing sharing, usage, and collaboration; 2. invest to save; 3. supporting early career researchers and doctoral training.
The equipment will have a range of benefits. Beneficiaries will include researchers from the Departments of Materials Science and Metallurgy (MSM), Chemistry, Physics, Engineering, Chemical Engineering and Biotechnology (CEB) and Computer Science and Technology (CST) predominantly within the university, and also the wider community, through collaborative activities. Selected items either add otherwise hitherto missing capabilities or renew/refresh existing capabilities, some of which are at end of life. The equipment will be widely accessible, benefitting researchers from a variety of disciplines and all career stages. Application areas include engineering biology research, identified as strategically important for the UK, alongside many areas essential to the energy transition: energy storage, renewable energy, batteries, carbon capture, and catalysis.
The equipment will be integrated into well-established facilities and laboratories with expert support to enhance its lifespan and ensure long term sustainability. The university is committed to supporting the career development of research technical professionals and to improving the environmental sustainability of our infrastructure, and the equipment will therefore fall within this highly supportive research environment.